Understanding the influence of vanadium on the behaviour of Zr alloys during irradiation

Zirconium alloys are used to make the fuel rods in nuclear reactors. The main function of the Zr alloy as fuel rod cladding is to contain radioactive elements from release as well as protect the nuclear fuel from the corrosive environment within the nuclear reactor. When exposed to prolonged irradiation, zirconium undergoes changes to its mechanical properties, suffering both irradiation hardening as well as irradiation-induced growth (IIG). Extensive research has been conducted to understand these mechanisms and develop methods to minimize their prevalence. One promising avenue has been to alter the chemistry of the zirconium by adding very small amounts of alloying elements such as niobium and vanadium to enhance the alloy's resistance to IIG and corrosion.